Chrysalis Boy - An Autoethnographic Investigation Of The Workings Of Exclusion

In 'Capitalisms And Gay Identities', Stephen Valocchi (2020) examines how contemporary understandings of gay identity primarily reflect the concerns of white, middle class, homosexually self defining men as they negotiated the social challenges that faced them in particular in the early stages of the LGBTQ civil rights movement. Leaders of mainstream LGBT organisations have predominantly been drawn from white, professional middle classes to stand as representative of the totality of LGBTQ people. This partiality is particularly apparent in gay men's literature. The works of novelists such as Alan Hollinghurst, Adam Mars-Jones, Edmund White and Andre Aciman are disappointing in their homogeneity. I propose a life writing narrative of my own working class, gay life as an alternative image.